MSc Social Research (DTP)

Semester 1 Core Modules
36051 Research Design and Methodology 20 Credits
36055 Introducing statistics and data analysis with SPSS 20 Credits
36868 Collecting Qualitative Data 20 Credits
Semester 2 Core Modules
16014 Working Beyond Disciplines 20 Credits
Semester 2 Options: 1
16463 Contemporary Research in Human Geography 20 Credits
20661 Power, Authority and Freedom in History 30 Credits
31132 Professional Practice and Communication Skills 20 Credits
36870 Analysing Qualitative Data 20 Credits
36873 Surveys and Questionnaires 20 Credits
Semester 3 Options: 1
16783 Dissertation (Geography) 60 Credits